High-temperature Electromagnetic Instrumentation for Metal Production (Hi-TEMP)

The metals industry is a vital part of the UK economy directly contributing >£10bn to the UK GDP and employing thousands of people. In particular, as the only metal produced and consumed in volume in the UK, steel is a foundation industry underpinning the UK economy.

The microstructure of a steel dictates its functional and structural properties, with thermal processing being a critical factor governing the microstructure. Therefore, the ability to measure changes in microstructure at high temperature is critical to researchers in this area and important concern for steel manufacturers and component producers.

Our previous collaborative work led to commercial sensors such as EMspecTM, which is used to monitor transformation in the hot strip mill, where the strip above the sensor is at temperatures up to 800 degree C, but the sensor is kept at room temperature in a water cooled jacket.

In this proposal, we will make the next big step: to realise a new suite of electromagnetic instrumentation for measuring the properties of metal samples and products dynamically during thermal processing, with THE SENSORS THEMSELVES operating in the high temperature environment. This will create a suite of lab tools fitting inside furnaces that have not been available before for characterising steel at high temperatures, complementary to current dilatometry and calorimetry, which measure volumetric and thermic changes. Some important microstructural changes such as those associated with small enthalpy and/or length changes (e.g. recovery and recrystallisation events, tempering of martensitic steels) could potentially be resolved where DSC and DSD are hard to resolve. Furthermore, the instrument can potentially become a new routinely used tool in full scale metal production, e.g., on continuous annealing production lines (CAPL) or batch annealing furnaces to enhance product quality control and energy efficient operation of these processes.